The potential of independent podcast in Vietnam: motivations, production and distribution by young media creators in the podcast boom era

This study explores the overview and context of the Podcast boom in recent years; the potential of independent podcast in Vietnam; investigating motivations and independent podcasting production by young media creators; also assessing young podcasters' production & distribution conditions and their use of social media platforms to establish listening communities. It collects and analyses both qualitative and quantitative data using mixed methods through a national online survey (n=400) with media creators (aged 18-25) in the two Facebook groups as the most significant communities for podcasters in this Global South country and through in-depth interviews with podcast experts (n=30).